String Theory and Gravitational Waves

String theory being a theory of gravity has in principle many potential sources for gravitational waves (GWs). The project consists in making a full scan of potential sources of GWs from string theory including: heavy string and Kaluza Klein modes, cosmic strings, cosmological phase transitions, moduli dynamics, inflation, preheating. A complete study of the spectrum and range of preferred frequencies with potential to be observable will be performed.